BLINKS beauty applicator

A revolutionary beauty innovation that's set to transform your eyeliner game forever. An eyeliner applicator which enables anyone to effortlessly achieve pro-level eyeliner. Small enough to fit in your make up bag and versatile enough to use with your favourite eyeliner. It's unique functionality delivers precise eyeliner flicks without a hint of smudging or leakage.